Gold-Catalysed Cross Coupling by Ligand Design

The inert behaviour of elemental gold has meant this element has historically been ignored by chemists; indeed, this inertness is a key beneficial property as seen by its use in coinage, jewellery and decoration. Only in the past few decades has the field of gold chemistry become significant and popular. Surprisingly, given its diagonal relationship to Pd, gold's potential in redox catalysis has only recently been revealed. The design of ligands has been instrumental in overcoming this redox barrier, with a strong sigma- donor and a hemilabile donor allowing this.1,2 The P,N-donor ligand MeDalphos system, 1, is a widely used gold catalyst, as is the NHC system, 2, (Figure 1A).1, 3

This project involves the synthesis and characterisation of gold compounds, and testing their reactivity within different systems, to see if the compounds can facilitate key catalytic steps: oxidative addition, transmetallation and reductive elimination, and complete catalytic cycles to form, for example, C(sp2) - C(sp2) bonds.

References
1. Zeineddine, A.; Estévez, L.; Mallet-Ladeira, S.; Amgoune, A.; Bourissou, D. Rational Development of Catalytic Au(I)/Au(III) Arylation Involving Mild Oxidative Addition of Aryl Halides. Nat. Comm. 2017, 8, 565. 2. Cadge, J. A.; Bower, J. F.; Russell, C. A. A Systematic Study of the Effects of Complex Structure on Aryl Iodide Oxidative Addition at Bipyridyl-Ligated Gold(I) Centers. Angew. Chemie - Int. Ed. 2021, 60 (47), 24976-24983. 3. Scott, S. C.; Cadge, J. A.; Boden, G. K.; Bower, J. F.; Russell, C. A. A Hemilabile NHC-Gold Complex and Its Application to the Redox Neutral 1,2-Oxyarylation of Feedstock Alkenes. Angew. Chemie - Int. Ed. 2023, 62 (23), e202301526.